Add new algorithm for interframe consistency to our AI-powered rotoscoping tool

Electric Sheep is accelerating the Visual Effects (VFX) industry with cutting-edge AI technology.

With a focus on speed, security and scale, we're streamlining Film/TV workflows. After years of camera to post experience for Netflix, Amazon and Disney among others, we saw an opportunity to take the challenges faced in VFX and leverage emerging AI technology to solve them.

Thus Electric Sheep was born.

The first step on our journey is rotoscoping. This is the process of "cutting out" foregrounds from backgrounds so special effects can be added. Rotoscoping is an essential step for practically all VFX workflows.

This funding allows us to improve our output and add a crucial feature that has come up time and time again when talking with industry experts. For the industry it is essential the "cutting out" (rotoscoping) is consistent frame to frame - known as interframe consistency. This is typically hard for AI as it analyses each frame in silo. The next step on our journey is to teach our AI how to be consistent from frame to frame.

Our mission is to allow artists to get back to what they do best - telling stories through creative, stunning and impactful visual effects.